Sandpit: Design in the Digital World Network

This Network extends the December, 2008 EPSRC Ideas Factory Design in the Digital World: For the people, by the people . The Digital Economy, an emerging research area, is defined by Research Councils as the novel design or use of information and communication technology to help transform the lives of individuals, society or business . This Ideas Factory focussed on a critical aspect of this transformation - the involvement of users throughout the design process. The underlying motivation is to have digital technology and related services reflect the requirements, aspirations, and potential of users. The technology should be inclusive, promoting participation not only of typical early-adopters of technology, but also the participation of the population at large, many of whom have difficulty with traditionally-designed interfaces and/or currently do not see the relevance of the digital technologies for their lives.The purpose of the network is to facilitate the continued interdisciplinary approach to Design for the Digital World. Specific objectives include:- To support collaboration on a suite of research proposals that explore innovative applications and methodologies for involving users in the design process- To establish a new research community that integrates multi-disciplinary teams dedicated to creating innovative design principles that address the challenges and barriers of the Digital Economy- To facilitate the transfer of knowledge from network participants to a broader community - To encourage interdisciplinary training and information exchange for research students and research assistants- To create a critical mass for the field, placing the UK in a world-leading position in the Digital Economy